The epistemology of religious experience from the first person perspective, and its applications.

Our intellectual responses to others religious experience are important in inter-religious disagreements and in psychiatry. We need to understand whether it is legitimate to trust one's own religious experience over that of others, and how to distinguish unusual religious experience from psychosis. I will engage with the criteria mystical traditions themselves have used to evaluate the trustworthiness of diverse religious experiences, and argue that the plausibility of answers to these philosophical questions depends essentially on details of these criteria. Religious believers own epistemic standards (concerning justification of beliefs) are frequently ignored by philosophers of religion and psychiatrists. Those philosophers of religion who discuss believers' epistemic standards focus on Christianity (Alston 1993, Plantinga 2000). When demarcating psychopathology, psychiatrists ignore or 'bracket' the justification of religious beliefs as a matter of policy, to avoid pronouncing on what is 'justified' (Paloutzian, Park 2014).

I will focus on Christianity and Buddhism because of their traditions of writing about epistemological assumptions used to evaluate mystical experience. This will include St Teresa of Avila within the Christian Carmelite tradition ( Kavanaugh, Rodriguez 1976) and Dharmakirti in Tibetan Buddhism (Eltschinger 2010), because their works exemplify and define the epistemology of mystical experience in Christianity and Buddhism respectively (Arnold, 2017 Alston 1991), and many people within these traditions have lived by these works and formed beliefs guided by them (Tillemans 1995, Ahlgren 2016).

Applications concerning religious disagreement
I will argue that the plausibility of any theory of how religious believers ought to understand their own or other traditions' religious experiences depends essentially on what it is about those experiences that leads traditions to judge them as good or bad evidence. For example the theory that divergent religious experiences cancel out like conflicting witnesses (Lovering 2013) is more plausible if religious experiences are judged by similar standards in all traditions and found to be similarly reliable, than if traditions judge them by different standards. I will compare the epistemic criteria of these traditions, including the structure of beliefs and evidence within which religious experiences fit, to assess which theory best fits real disagreement.

My hypothesis is that this process will support Murphy's (1993) view that religious experiences are like evidence in scientific research programs: not comparable, because they are embedded in very different frameworks of assumptions but sharing enough for there to be reasoned debate between such frameworks' supporters. Christian and Buddhist mystics have different metaphysical assumptions but share some methodological concerns, both lay down rules to distinguish true religious experience from madness based on an understanding of madness (Alston 1993, Dunne 2006).
.

Applications for psychiatry
I will investigate an area of over-diagnosis of religious experience. Through analysing the epistemic criteria of Christian and Buddhist mystical traditions, and selected accounts in the online Alister Hardy Religious Experience Research Centre Archive, I will research ways that unorthodox, apparently delusional religious beliefs could be arrived at quite understandably without psychosis: either by bizarre experience interpreted using the traditional criteria or by ordinary religious experience being misinterpreted by misuse of the traditional criteria. These situations are not considered in diagnostic criteria based on benefit to daily functioning (Jackson and Fulford 1997), and reinforces the need for theological criteria in diagnosis (Marzanski and Bratton 2002).